Fiji WAVEFLOW

With the increasing demand for clean energy in island nations to achieve the ambitious decarbonisation goals for a net-zero future, where limited land availability poses a significant challenge for onshore renewable solutions, our ocean-based technology provides a game-changing solution that also tackles the challenges in offshore renewables deployment.

Our innovative wave energy solution is designed to work seamlessly with existing floating wind systems, delivering clean, reliable, and affordable energy to land-constrained island nations facing energy access and energy equality challenges. Combining wind and wave power optimises energy production, reducing overall costs. This cost-effectiveness makes clean energy accessible to a wider population, helping bridge the energy gap and promoting equality among communities. This compatibility also allows for efficient use of infrastructure and capitalises on established offshore wind installations. We maximise efficiency and minimise installation and maintenance costs by leveraging these synergies. We are also committed to minimising the environmental impact associated with energy production. Our wave technology harnesses the power of nature without disturbing marine ecosystems, ensuring a harmonious coexistence between renewable energy generation and marine life preservation.

By deploying our wave technology alongside floating wind systems, island nations can overcome energy challenges and pave the way for a cleaner and more sustainable future. Our solution brings a transformative change, empowering communities and contributing to a more equitable and environmentally conscious world.